Coating for Structural Composite Battery

The objectives of this project are to consolidate the understanding of solid-state electrolyte and manufacturing of structural batteries. Validate a multiphysics model of the deposition process. Validate representative volume elements to describe fibres and polymer interactions. Develop Electrical and Mechanical numerical models of the structural battery. Manufacture and validate a structural battery demonstrator.